Cross-disciplinary research for Discovery Science

The initiative will support the University of Leicester to initiate activities that will help the academic community to develop an understanding of different cross-disciplinary research perspectives and methodologies that could be used to enable discoveries that unlock new knowledge within the environmental sciences. The funding might be used to undertake a single larger collective, interdisciplinary discovery science programme activity, or a suite of smaller activities.